Xelect Omega3

Xelect Limited is a new spinout company from the University of St Andrews in Scotland. Our core business is the development and licensing of genetic markers for optimized production traits in farmed fish. Our tests allow breeders to select parent fish with the most valuable characteristics from among the natural variation. The fat content of salmon is essential to the flavour and nutritional value of the product. Salmon is an important source of Omega3 polyunsaturated fatty acids, which are highly beneficial to human health. We aim to develop DNA marker tests to select the potential broodstock with naturally and heritably high levels of Omega3 production efficiency. This will allow a cost effective method of maintaining the optimal levels of health benefits in farmed salmon. We propose support from TSB to allow us to use the expertise of Stirling University to scientifically validate our data, ensuring the quality and integrity of our results.